TRUSTEE: Trusted Research on Untrusted Systems using Trusted Execution Environments

Working with sensitive data requires high levels of security to ensure that the data is only accessible by approved researchers for approved research, and Trusted Research Environments (TREs) are now well established as the standard for providing secure analysis environments for working safely with sensitive data.
However TREs are limited in the scale and capabilities of the computer systems they support. Being able to securely integrate a much wider range of external computer systems into TREs would greatly increase the amount of research that can be performed using sensitive data.
TRUSTEE will evaluate how to securely integrate external computer systems into TREs by protecting data and code from the people hosting these systems, using the strong technical assurances provided by the Confidential Computing capabilities of modern computer systems.
At one end of the scale, this would support the use of large-scale supercomputers for sensitive data. At the other end of the scale, it would support the use of smaller scale systems such as institutional computer systems or even individual computers hosted by individual research groups or researchers. Both ends of this scale are important to support the widest range of research and especially for providing cost effective and scalable access to the specialist computers required for AI research.
TRUSTEE will evaluate a wide range of Confidential Computing enabled computing systems, from single computers to large-scale AI supercomputers, and will validate how these can be securely and effectively integrated into a TRE.
TRUSTEE will develop open, reusable, cross-platform software to allow other organisations to safely and reliably integrate Confidential Computing capabilities into their own TREs, enabling researchers to use a much wider range of computer systems in a more cost effective manner, including a much larger number of the AI-enabled GPUs so critical to modern AI research. This will greatly increase the amount of research that can be performed using sensitive data, and we will be working with impact partners such as UK Biobank and the NHS Secure Data Environment network to maximise the real-world impact of this work.